Artificial Neural Network Prediction of Coefficient Thermal Expansion of Tooling Board

We propose to develop an Artificial Neural Network (ANN) for the prediction of polymer composite material properties of a novel tooling board system. The ANN should enable us to identify target formulations and process conditions thereby minimising the amount of experimentation and development required to tailor our product to customer’s requirements. The work will be conducted on data sets of materials properties already held within Base Materials and the performance of the ANN will be demonstrated on blind data sets.